EPSRC Core Equipment Award 2024

Swansea University (SU) will use this equipment award to strategically invest in Early Career Researchers (ECRs) in key areas across the Faculty of Science and Engineering (FSE), within Engineering and Physical Science Research Council’s (EPSRC) remit.
The University's research strategy prioritises enhancing global research impact while creating a nurturing environment for its researchers. A key aspect of this strategy is the strong support provided to ECRs, with an emphasis on mentoring, training, and career development in line with the Researcher Development Concordat. This commitment includes offering customised training programmes, networking opportunities, and promoting a positive research culture, all aimed at helping ECRs thrive and develop into future leaders in their fields.

Several pieces of equipment are being requested, which SU believes represent a sound investment for both itself and EPSRC. The items will support the development of future research leaders while also enhancing, augmenting, and adding value to SU’s existing research capabilities.

The CW-EPR spectrometer equipment will further world class lab provision in materials at SU. It will be located at the new £30M Centre for Integrative Semiconductor Materials (CISM) building that opened in 2023. The equipment furthers the investment in infrastructure and capital equipment that is being made in materials fabrication, characterisation and devices in CISM by SU, South Wales semiconductor industry partners and external funding (>£3.3M since 2022).

The high viscosity jetting AM platform will build on SU’s expertise in the multi-physics simulation of smart materials (such as magneto-electro polymers) and allow the creation of physical prototypes to validate numerical studies. This technology is currently unavailable at SU and is directly aligned with EPSRC’s focus on advanced materials and digital manufacturing.
The dry electrode forming machine will enable the manufacture of coatings using solvent-free processes. Dry coating represents a groundbreaking advancement in sustainable coating technology, offering a cost-efficient and environmentally friendly alternative to conventional coating methods. Coating technologies have always been a key research focus at SU, and this will enable the University to increase its research and development in this area.
SU has a longstanding tradition of excellence in High-Performance Computing, which the Grace Hopper System will complement. In 2021, it acquired the AccelerateAI facility, based on 48 NVIDIA A100-40 cards, then state-of-the-art and one of the largest in the UK. The investment sits alongside the planned upgrade of a Central Processing Units (CPU)-based computer cluster, which will cost £2M.

The Franka Research 3 Robot will be the latest investment in the Intelligent Robotics lab, which provides a dynamic educational and research environment. This investment will enable SU to establish a cutting-edge research facility to conduct outstanding research in Robotics and AI.
The Sensor Testing Equipment will build on and benefit multiple departments, Research Institutes and their sensor systems supply industry chain networks. Some examples are:

Materials and Manufacturing Research Institute(M2RI), where sensors enhance quality and efficiency in materials and manufacturing;

Health Technology Solutions Research Institute, for research into sensors for monitoring health;

CISM, for sensor building blocks and semiconductors;

Artificial Intelligence(AI), for sensor data interpretation and Smart Sensor Systems;

Climate Action Research Institute(CARI), where sensors monitor environment and wellbeing.

Acquisition of the above equipment will result in publications in high-impact journals, open new avenues for collaboration, expand networks through extensive public and industrial engagement, and help secure external funding to continue advancing research in these areas.